The Characterisation of Light Sensors for the ANNIE Experiment and an Analysis of First Data

The project will focus on the characterisation of the LAPPD light sensors, currently installed in the ANNIE experiment, and will conclude with an analysis of first data from the experiment.